The physics of Gamma-Ray Bursts and multi-messenger sources unveiled by the SVOM and Einstein Probe satelites

This PhD will use two new space missions due for launch in 2023 - SVOM and Einstein Probe - to study the physics of Gamma-Ray Bursts and electromagnetic counterparts to gravitational wave sources.